University of Strathclyde and An Ordain Limited KTP 24_25 R4

To develop the in-house capability in advanced metrological techniques, precision computer numerical controlmicromanufacturing, and digital twin-driven approaches for the production of complex watch parts.